Optimal control optimisation of quantum spin dynamics (CDT-QTE)

"At the fundamental level, all magnetic processes can be traced back to spin - the relativistic counterpart of the orbital angular momentum carried by protons, electrons, and other elementary particles. A single spin is the smallest permanent magnet possible. The applications of spin dynamics are numerous - from nuclear magnetic resonance (NMR, a powerful method in analytical chemistry), to magnetic resonance imaging (MRI, a medical diagnostics tool), to magnetic data recording. NMR in particular is one of the mainstays of pharmaceutical chemistry and metabolomics.

There are many unsolved theory, numerical implementation, instrumental implementation, and applications problems related to precise control of spin systems that occur in magnetic resonance spectroscopy. This project will focus on quantum optimal control theory of spin systems and improve theory, numerical efficiency, and practical applicability of quantum optimal control in magnetic resonance spectroscopy and imaging. "